Cardiff University And Finite Element Analysis Limited

To develop and market a new software module for the coupled thermal-hydro-mechanical finite element analysis of major civil engineering structures.